Leeds Beckett University and Riverside Greetings Limited mKTP 21_22 R4

To use data analytics to develop a novel strategic marketing vision and value proposition coupled with organisational and culture change driven by enhancement of staff capabilities.